Predicting fermentation success in Saccharomyces cerevisiae

Advances in technology has led to the modernisation of the brewing industry, always aiming to save money, time and to produce a high quality product is the key to success, Harsher processes such as high gravity brewing at specific gravities exceeding 1.080 yield high quantities at high alcohol by volume percentage (ABV%) however this causes stress to the yeast. Stresses to common brewing strains such as Saccharomyces cerevisiae renders yeast 'unable' to cope in such conditions leading to poor fermentation and waste batches due to the release of undesirable flavour compounds. The ability to predict the outcome of fermentation depending on the quality of yeast is a perspective within the industry that could prevent bad batches and identify stressors to the yeast rendering them incapable.
Traditional microbiological methods show advantages and disadvantages when determining viability. Microscopy and culturing methods cannot provide any indication of the vitality of the yeast cells which is the determination of physiological capabilities of the cell to categorise the health of the cell. The use of rapid measurement within an off-line atmosphere has high potential in the brewing industry. Rapid measurements rely on the physical and chemical abilities of the yeast cell rather than solely biological methods as this can be restrictive. Firstly, it must be taken into consideration that the use of such methods relies on the plasma membrane of the yeast to be intact. Leaky cells cannot be detected however and under stress conditions these cells usually perish.

Measurement using the following methods could be used in industry and compared to standardised control allowing the ability to predict
the fermentative outcome of yeast prior to pitching or during fermentation:
* Flow cytometry
* Fluorescence-activated cell sorting (FACS)
* Dielectric Spectroscopy

A standardised control could be generated by testing yeast suspensions during various health stages within the laboratory by inducing stress factors. This would give an understanding of how stress factors would affect the yeast within industry. By gaining specific figure of yeast health applicable to each method of testing would allow a quick method to determine the outcome of fermentation and whether yeast cells will undergo resuscitation or degradation. The application of this could save money within the industry and the rapid measurements could save time ultimately leading to further modernisation.